A Spectroscopic Analysis of Interfacial Film Formation in Niobium Based Energy Systems

Echion is the world's leading supplier of niobium based anode materials for batteries.

Our product, the Echion XNO(r) anode material, enables some of the world'slargest transportation companies to access sustainable batteries with outstandingsafety, longevity, and fast-charging capability.

To achieve the longevity targets a charge and discharge lifetime of \\\> 10,000cycles, at high charge and discharge rates, is required. These challenging requirements require a detailed understanding of both the beneficial and detrimental chemical reactions that occur within a battery as it is being used. With a goal of \\\> 10,000 cycles even subtle changes in chemical behaviour can manifest to significant impact over long term.

In particular, achieving detailed understanding of the chemical processes that occur at the interface of both our XNO(r) anode material, and at the cathode, is necessary to underpin future development of XNO based battery systems to achieve the long and stable battery lifetimes required for commercial success.